Integrated Remote Learning and Mental Health For Students

Meddicle are creating a remote learning platform that enables scaling of student wellness and support services through a conversational bot platform that intelligently identifies early signs of student mental illness and pushes support tools or connects students to appropriate services early.

Recently published studies have explored the impact of COVID-19 on student education and well-being (Cao et al., 2020). Approximately 25% of their sample reported experiencing anxiety symptoms, which were positively correlated with increased concerns about academic delays, economic effects of the pandemic, and impacts on daily life. Furthermore, among the many student surveys administered worldwide, one survey by YoungMinds reported that 83% of young respondents agreed that the pandemic worsened pre-existing mental health conditions, mainly due to school closures, loss of routine, and restricted social connections (YoungMinds, 2020).

With the recent push by the government to offer more funding and support to student mental health services we have a signifiant opportunity to enter the student wellness market and already have IOIs from universities and colleges throughout the UK.